Project Evergreen

Project Evergreen is a collaboration between CNG Services, Chive Fuels, DHL Supply Chain and KBC Logistics. The project will provide three additional publicly accessible liquefied natural gas (LNG) refueling stations during 2014. LNG stations will also be put onto DHL’s Droitwich depot and KBC’s Grays depot. These stations will help to assess the potential benefits to the UK haulage industry in terms of cost reductions and reduced carbon dioxide emissions. DHL will buy 20 dual fuel conversions for new trucks, Chive Fuels will buy 1 new dual fuel conversion for a new truck and KBC Logistics will buy 10 dual fuel conversions for older trucks. Chive Fuels will upgrade five existing LNG stations with a system that will recover and recycle vented gas. The project will make natural gas more available to existing and to new customers and will put 31 duel fuel trucks on the road that would otherwise have been diesel.